IAH Fellowship: Using Reverse Genetics to Investigate the Basis of Virulence and Host Range Restriction of Rotavirus

Technical abstract
Rotaviruses are one genus in the Reoviridae family of segmented double stranded (ds) RNA viruses Worldwide, rotaviruses are the major cause of acute viral gastroenteritis in the young of a wide range of mammals including the economically important livestock animals and humans. The acute dehydrating diarrhoea and its associated morbidity is a major cause of economic loss to the agricultural industry in livestock animals including cattle and swine, through reduced productivity. The molecular investigation of rotavirus and many other members of the Reoviridae have been hampered for over 20 years by the lack of a reverse genetics system with which to introduce specific desired mutations into the viral genome. Recently we have developed a strategy and experimental protocols which addressed this road block for the related Orbivirus genus of midge-transmitted viruses. The strategy exploits a feature believed to be common to the replication cycle of all members of the Reoviridae; initiation of the replication cycle entirely by the mRNA transcripts synthesised by the infecting particle. The transfection of permissive cells with these mRNA transcripts initiates the replication cycle and the breakthrough offered by this approach is that when these transcripts are generated from cDNA clones the system can be manipulated to make any viable variant .